Enclosure integrity testing of high tech critical environments

Build Test Solutions Ltd (BTS) designs, develops and promotes airtightness testing and performance verification solutions in the built environment sector. Our first product offering is the PULSE air test, a compressed air based alternative to the blower door fan method. It works by subjecting an enclosure to a known volume change and measuring the pressure response. It is fast, low skill, undisruptive, robust and highly accurate in measuring the air tightness of a variety of different size enclosures under a rage of conditions. A market opportunity has been identified in specialist environments where enclosure integrity is safety and quality critical - clean rooms, containment labs and large refrigeration enclosures. In the cleanroom sector (semiconductor manufacturing, pharma, biotech, medical, life sciences, aerospace, optics, military) controlled and defined leakage is critical to efficient and effective performance. Similarly it is critical that bio-containment rooms and enclosures used for the manipulation of pathogenic organisms (animal, human, and transgenic) offer effective containment. Large refrigeration facilities are another opportunity, similar in nature but where energy and financial savings are significant drivers. PULSE presents a technology platform offering a non-invasive, quick and cost effective solution to leak testing such environments throughout an asset life-cycle that simply doesn’t currently exist. The objectives of this feasibility study are to further research the market opportunity, evaluate technical feasibility and to develop and field-test a new tailored PULSE system design.